Leeds Beckett University and Freight Agency Limited KTP 24_25 R1

To develop and implement an innovative shift in strategic marketing and management capabilities to facilitate a bespoke internationalisation strategy to drive business growth